Progression to ISO 27001

Stellarise, a full managed services solution provider for SME’s had built a strong reputation in the marketplace offering their clients a range of custom hosted solutions on their own private cloud infrastructure. The provision of the IV award allowed them gain/move closer towards ISO 27001 accreditation and provide their customers and prospects with the assurance that the processes and systems in place follow best security practice.